Metal additive manufacturing laser process fundamentals

"This is a PhD research project in Mechanical Engineering. The aim of this project is to
improve the fundamental understanding of laser-powder bed interactions during the powder bed fusion
(PBF) process for the additive manufacture (3D printing) of metals. This improved understanding will inform
process optimization and effectiveness (in terms of quality and productivity). The project will build on our
existing image and modelling experience. It will explore areas such as: the influence of the laser plume on
absorption, defocus and pointing stability of the laser beam in order to increase process stability; alternative
laser beam profiles (spatial and temporal) to reduce heat input and spatter; and sub-atmospheric and
hyperbaric atmospheres to explore new processing regimes."